An innovative digital safety and security management platform to showcase accommodation compliance and procedures.

MY Serviced Apartment Consultancy Ltd. is a rapidly growing UK-based SME specialising in traveltech. MYSA was founded by Gary Hurst, Chang Joakim Everstin and Tony Pilcher - a Corporate Director, a Head of Technology Innovation and a former Global Travel Manager. Business travellers are increasingly looking for alternatives to hotel accommodation but often struggling to meet duty-of-care compliance. Suppliers do not currently have the means to provide evidence of their compliance credentials, therefore stunting corporate sales. MYSA's digital safety and security technology will be the world's first accommodation compliance platform providing accommodation providers with an automated process to prove their compliance credentials.